Investigating the effects of insecticide resistance on the competence of Aedes aegypti for arboviruses

Sub-lethal exposure to insecticides currently used for malaria control can reduce the ability of mosquitoes to develop and transmit malaria parasites. The interaction between insecticide exposure and vectorial capacity is important to consider when deploying new active ingredients for malaria control. This study will evaluate new insecticides on the market for the effects on mosquito competence to transmit malaria.

Laboratory-based experiments will provide important insights into the potential for new insecticides and/or environmental toxins to influence malaria transmission potential. This information can be used to guide product development and deployment in order to achieve maximum impacts on malaria.